Cross platform User Interface tool for touch devices

The project encompasses the research, design and development of a cross platform tool, which enables the creation of improved User Interfaces for game and apps. The tool aims to provide a single production step for this element of content creation, reducing the demand for detailed technical input and empowering the creative process. The project will initially focus on mobile touchscreen devices, primarily smartphones and tablets, but via a modular approach will allow future support for all popular operating systems.